The history and heritage of the discovery of environmental change and the interpretation of place in the East of England

The history and heritage of the discovery of environmental change and the interpretation of place in the East of England aims to show how local and global understandings of climate and the environment have been created in the east of England, by exploring the sites, museum collections and academic research groups that have delivered new understandings of place and changing climate in this region, since the early twentieth century. It takes advantage of several archival and museum collections of documents, instruments, specimens and sites, to invite innovative research that investigates how deeper understandings of place in the east of England were developed over the last one hundred years. The project will offer the student the opportunity to work across two or three areas of focus, including: 1) archival research on scientific studies of long-term environmental and climatic change 2) fieldwork drawing on approaches from the humanities including historical geography to establish a study of climate in place, examining one or more archaeological sites and communities in the east of England to explore how academic researchers changed understandings of place and worked with local communities at long-term research sites to relate different elements of climate, agriculture and landscape 3) the treatment of climate through geological specimens, scientific instruments, and archaeological research and displays in museums, exploring how collections have been assembled, used, curated and interpreted to establish changing perspectives on place and time, and how climate and place have been represented. Its outcome will be a pioneering study of how long-term global environmental change relates to the region.